Modelling Auction Strategy and Uncertainty in Floating Offshore Wind

The aim of this project is the creation of a strategy for engaging with auction processes relating to offshore wind. This work will be approached across three broad themes: assessing assumptions for bid estimation, auction strategy, and the relationship between CfD on seabed lease option prices.